Virbius

Jaguar Land Rover is leading an exciting research project to develop future state of the art electric hybrid vehicle systems, in conjunction with universities and businesses across the UK. The project aims to significantly improve the vehicle system efficiency through utilisation of innovative electronic systems and componentry.